Innovative AI-Empowered Organoid Platform for Illuminating Early Neural Tube Development and Related Neural Tube Defects

The central nervous system (CNS) plays a crucial role in regulating essential functions and behaviors, making it a key area of medical research. The CNS begins developing with the formation of the neural tube during early embryogenesis. Neural tube defects (NTDs), originating at this stage, result in severe CNS birth defects like spina bifida and anencephaly. In Brazil, NTDs are a significant public health issue, with an estimated prevalence of 0.29 per 1,000 live births. This underscores the necessity of understanding neural tube development to enhance prevention and treatment strategies.

Recent advancements in the field have yielded insights into neural stem cell behavior and adult brain neurogenesis, suggesting novel approaches for CNS repair and neurodegenerative disease treatment. However, research is hindered by the inaccessibility of human tissue and ethical considerations, leaving gaps in knowledge about the molecular mechanisms of neural tube formation. Traditional research models, such as cell lines and animal studies, often fail to replicate the complex 3D architecture and specific development processes of the human CNS, impeding the study of NTDs and related diseases.

Human organoids have transformed CNS research by accurately modeling human-specific conditions and the 3D structure of the CNS. Early neural tube organoid models, derived from human induced pluripotent stem cells (iPSCs), mimic the initial stages of neural tube formation. These organoids offer valuable insights into neural differentiation and the etiology of NTDs, enabling researchers to study neural progenitor behavior and the cellular environment during critical developmental stages. Patient-specific iPSC-derived organoids help uncover the molecular bases of NTDs, overcoming the limitations of traditional models and highlighting potential therapeutic targets.

Cell image assays using fluorescence microscopy are essential for studying cellular responses in CNS-related organoid models. These assays allow for the identification of specific cellular components, analysis of molecular interactions, and detection of early disease markers. Advanced microscopy techniques like STORM and STED offer nanoscale resolution, enabling detailed visualization of subcellular structures and providing unprecedented insights into cellular dynamics within CNS organoid models. Despite their advantages, these assays are often labor-intensive, time-consuming, and limited by the need for specific markers.

The integration of artificial intelligence (AI) into biomedical research has revolutionized image analysis. Techniques like convolutional neural networks (CNNs) and deep learning significantly enhance the accuracy and interpretation of microscopy data. Generative AI models, such as variational autoencoders (VAEs) and generative adversarial networks (GANs), advance microscopy-based imaging analysis in organoid research. GANs improve the visualization of synapses, aiding in the differentiation between healthy and diseased structures. VAEs generate high-resolution images that capture detailed neuronal morphology, enabling more accurate mapping of neuronal circuits and connectivity. AI technologies thus enhance the potential of microscopy-based imaging, offering a comprehensive understanding of CNS intricacies and disease mechanisms.